Re-Enchantment In The Margins: Medicinal Plant Socio-Ecologies In Brazil And The Uk

This doctoral research will generate theoretically original and empirically grounded understandings of the dynamics of, and interconnections between, different agro-ecology stakeholders, consumers, and policy-makers. It will contribute towards enhancing the comprehension of technological and community-based agro-ecological alternatives formulated and legitimised by subsistence farmers and their families in the context of the Amazon region.